Topics related to Integer Matrices

The studentship will develop novel tools in three overlapping concurrent research directions, determining matrix factorisations from solutions to recently discovered "intrinsic" quadratic forms, by making use of cutting-edge research in Number Theory, Analysis, Geometry of Numbers and Linear Algebra. In a sense the research focus has its origins in the roots of Spectral Theory (Analysis), attributed to David Hilbert, whereby the underpinning focus is to establish conditions under which an operator can be expressed in terms of simpler operators.

The overarching aim is to further comprehend the recently discovered interconnectedness known to exist between the factorisation of n x n number squares (integer matrices) such as a 9x9 Sudoku square, a particular type of quadratic equation and matrix decompositions over superalgebras. For numbers such as 77 say, we can write the number as a product of two other numbers 77=7x11, and the same is sometimes true for integer matrices. An integer matrix factorisation enables a positive definite integer quadratic form to be expressed as a sum of squares of integral linear forms, a classical problem studied by Minkowski, Mordell, Conway and many other famous mathematicians.